The University of Abertay, Dundee and Ivan Wood & Sons Limited

To design, fabricate and validate an innovative filtration system concept for the treatment of the waste generated by fresh vegetable preparation and to utilize the recovered waste products for new product development.